Perceptions and practices of gender, leadership, and governance for sustainable development and climate change: a place-based case study of Wales

Wales provides a unique opportunity to examine leadership with its distinct SD/CC governance framework in the Well-being of Future Generations (Wales) Act 2015 (WBFGA) which mandates public bodies to integrate SD as their central organising principle. The research will explore how this intentionally transformative framework, has impacted leadership, and how it is changing SD/CC governance. Building on scholarship in transformative feminist leadership (TFL) and feminist institutionalism (FI), the PhD will address this research lacuna, exploring how gender shapes leadership in Wales, and how this relates to the [in]sufficiency of place-based SD/CC governance